University of Brighton And St Wilfrid's Hospice Retail Company Limited

To devise and implement a retail strategy incorporating innovative retail models for the charity sector informed by mainstream retail and e-commerce best practice, and customer ethnography.